Kinaesis Acutect: A revolutionary platform to accelerate the migration of legacy manual processes to improve the compliance and competitiveness of the financial services sector.

**Public Description**

Kinaesis Ltd. is a UK SME founded by Simon Trewin (Financial Services Leader) and Allan Eyears (Financial Services Data Guru). Kinaesis is solving a substantial unmet need. End-users need the ability to analyse and flexibly model their dynamic business problems. The resulting consolidation, reporting, and analysis of data in End User Computing (EUC) applications such as Microsoft Excel, are inefficient, manual, and prone to data quality issues. This causes lost opportunity, increased risk, and financial loss, as well as engendering a 'follow the market' rather than a 'lead the market' attitude. It is estimated that around 80% of the operational budget targets managing complex 'business as usual' processes. COVID-19 has highlighted the need for automated procedures, together with the need to prioritise work to enable better access to data from remote locations. The product accelerates the migration of legacy manual processes and improves compliance and the competitiveness of the financial services sector.

The deployment model allows for remote working, reducing global carbon footprint and leveraging scalable cloud technology.